The impact of structure formation on the evolution of galaxies using DESI

Within LCDM the formation and evolution of galaxies is intrinsically linked to the distribution of matter in the Universe. On scales smaller than ~1Mpc, this link is often understood as the connection between a galaxy and its host dark matter halo (the “galaxy-halo connection”) and understanding it has become a fundamental driver of galaxy evolution and observational cosmology studies over the last decade.
Nonetheless, it is increasingly clear that the full matter density distribution is necessary to fully predict the growth and properties of halos and galaxies. The cosmic web – the classification of the matter density field into nodes, filaments, walls and voids – is an effective way to capture missing information, as it naturally encodes the multi-scale and anisotropic nature of the full matter density field.
The impact of the cosmic web on the growth of dark matter halos is well understood from simulations, but the impact of halo growth on galaxies is not, with important and outstanding tensions between different simulations and observations. This leaves us in a difficult position - without a full understanding of how galaxies form and with uncertainty on how to link galaxy and halo growth.
This project will advance the field through a comprehensive study of the impact of large-scale structure on halos and galaxies using the largest redshift survey available of the nearby universe: the complete Dark Energy Spectroscopic Instrument (DESI) Bright Galaxy Survey (BGS). Using a combination of new observations, existing simulations, and new modelling, we will answer the following three key questions:

What is the impact of large-scale structure on the assembly of dark matter halos?
On what timescales does structure formation affect the evolution of galaxies?
In what ways, and by which mechanism(s), does the large-scale environment impact the evolution of galaxies?